Building UK Tier 1 Supply of Powertrains for Zero Emission Buses and Commercial Vehicles

"This project will accelerate development and market readiness of zero emission powertrains and components and strengthen UK Tier 1 supply for a wide range of commercial vehicles and buses.

It will bring to market complete fuel cell electric powertrains, develop a best-in-class highly integrated motor drive unit, strengthen UK capability in supply of power-led battery packs, and demonstrate a game-changing hydrogen storage technology on a commercial vehicle for the first time.

Two zero-emission vehicles will be developed to production prototype stage, a double deck bus and 12t truck, demonstrating the capability and performance of the whole powertrain and the key components for a wide range of commercial vehicles.

The partners are hydrogen and fuel cell system engineering business Arcola Energy, UK Tier 1 AVID Technology, Global Tier 1 Eaton and technology developer Terragenic."